Determining energy pathways for the energisation of radiation belt electrons by very low frequency waves

We will investigate how the solar wind controls conditions inside Earth's magnetic bubble, known as the magnetosphere. In this region, the material is so tenuous that collisions between particles are very rare. Instead, the electrons and ions in near-Earth space undergo interactions with electromagnetic waves that change their energy and direction and can lead to significant electron acceleration to relativistic speeds. We will specifically investigate how the electromagnetic waves are energised by variability within the magnetosphere, driven by the variable conditions of the solar wind.